The University of Sheffield and Land Instruments International Limited

To develop a new range of 'two colour' thermometers that operate without power hungry temperature cooler or heater which will be achieved with customised on-chip temperature sensors.